In Harmony Liverpool Research Network: exploring the cultural value of the orchestra as a community intervention

In Harmony Liverpool is one of three pilot music intervention programmes in England inspired by the Venezuelan El Sistema initiative. Led by the Royal Liverpool Philharmonic Orchestra, the programme uses the symphony orchestra as a means of engaging young children (aged 4 years upwards) in orchestral music education and performance, as part of the Sistema philosophy of working with children from the most deprived parts of the country.

Since February 2009, the commissioned evaluation of In Harmony Liverpool has consistently indicated positive impacts of the scheme upon participating children, families and the community as a whole. These include indicators such as educational attainment, community wellbeing, social capital and civic engagement. The In Harmony Liverpool Research Network will bring together a national and international community of interest to explore these emerging findings in greater depth, and consider the causal relationships between early years musical interventions and their social and economic impacts upon communities, including a closer consideration of the role of music education and different approaches to it; the ways in which cultural capital is developed in communities and the value of cultural interventions; the potential for longer term social, cultural and economic impacts in relation to lifelong wellbeing and community resilience.

Across all of these themes, the network will also discuss questions raised about cultural value, its comparative impact and measurement, especially as an alternative to other community interventions and capital investment initiatives. This will be achieved via a series of workshop events, digital communications and a full-day conference, each designed to encourage the development of longer-term collaborative research opportunities.

Potential impact
There are a number of communities of practice/interest, outside of academia, who will be invited to participate in and potentially benefit from the activities and outcomes of the proposed research network, these include but are not limited to:

Cultural organisations and practitioners: with a cultural intervention (In Harmony Liverpool) as its focus, the network will be of significant interest to arts and cultural sectors, especially those practitioners with an interest in arts education in community settings; participation and engagement of young children; cultural learning and pedagogy; the social, cultural and economic impact of cultural action and intervention.

Schools and education providers: In Harmony Liverpool is delivered in a community primary school, and has inspired interesting observations on partnerships between schools and arts organisations, alternative curriculum and music education practices and methods. As such, the network is also of relevance and potential interest to teaching communities.

Health agencies and service providers: the network will contribute to growing debates on the relationship between art and health and wellbeing, and will be of interest to health practitioners, rehabilitation workers and social service providers with professional experience in this area.

Cultural policy and advocacy agencies: bodies such as Arts Council England and the Department for Culture Media and Sport are key stakeholders in the proposed discussions, especially in relation to debates on cultural value and long-term socio-economic impacts of cultural action and interventions. Equivalent international bodies also have much to learn from national cultural investments such as the Sistema movement, which already has considerable international acclaim. A dedicated research programme on its cultural value should have significant policy-related appeal.

Local and national government: furthermore, due to its relationship with a number of government objectives (and associated learning outcomes) as identified above, applicants will endeavour to engage local and national government representatives with the network and its findings, to help shape national and international policy on cultural value.

Other potential interested parties include charities, voluntary groups and third sector organisations working in communities.